Topics in Partial Differential Equations

The research project will seek to use PDE analysis to understand geometry. It will look at classical problems such as the Obstacle problem and the Stefan problem and work on free boundary problems.